Connecting ecology of knowledges and voices at the margins for peace and equality

In conflict-affected societies, historically marginalised ethnic and religious minorities and indigenous populations have repeatedly called attention to deep systemic injustices which undermine peace and exclude them from peacebuilding processes. For example, ethnic armed groups in Myanmar continue to strive for their autonomy; natural resources in areas inhabited by indigenous populations of India are targeted for economic exploitation; Malay Muslims in Southern Thailand have long struggled to protect their religio-ethnic cultures and education against Thai state's assimilationist policies; indigenous peoples in Mexico and Guatemala are resisting capitalist domination and struggling to preserve their ancestral knowledge and ways of life; the socialist political movement and ethnic uprisings in Nepal have forced the state to become a federal republic; and Rojava minorities continue to struggle for emancipation and democracy.

Within these contexts and building on existing connections with academic and community organisations, the Peace with Justice network aims to build solidarities between politically and culturally disenfranchised communities striving for dignity, wellbeing and social justice and to better understand and share grassroots approaches to human rights and peacebuilding. The network will primarily work with and connect indigenous communities of Na savi, Mepha'a and Nahuatl and displaced and migrant indigenous peoples (Mexico and Guatemala), Kashmiris (India), Kurds, Arabs, Assyrians, Turkmen, Yazidis (Rojava), marginalised and conflict-affected religious/ ethnic groups, refugees and IDPs communities (Thailand), Madhesis (Nepal), Hazara/ Tazik/ Uzbek communities (Afghanistan) and Karen/ Kachin/ Mon communities (Myanmar). Informed by theories of 'epistemic justice' and 'critical rights literacy', the network will facilitate the exchange of local knowledges and strategies for building peace and trust across global contexts; enable the co-design of innovative ways to communicate this learning more broadly; and strengthen the links between locally devised understandings and processes of peace and trust with more orthodox infrastructures and institutions working to promote peace.

Through online platforms (adapted appropriately to accommodate diverse languages and technological access and resources), the network will facilitate a series of regional and international symposia which bring together in dialogue diverse minority communities, first at a regional level and secondly at the global/international level. These symposia will be organised and facilitated by collaborators based in institutions in each of the eight contexts with agendas set according to the priorities of the participating communities.

The network is built on the decolonial principles of relationships, connections, reciprocity and accountability to communities as we aim to value and centre the knowledges and solutions produced by communities under conditions of violence. Key intended outputs of the project include, a sustained network of international grassroots communities; a resourceful knowledge sharing website; a series of innovative multi-format (e.g short film, song, podcast, radio jingle, poster, art, theatre, cultural show) peace promoting materials relevant to each context (yet adaptable in terms of process of co-production to other contexts); eight country-specific reports; and two synthesis reports that capture the methodological and theoretical innovations emerging from the network activities. Building on the experience of this network, we intend to develop a co-designed research programme, involving our key partners, to research peace and trust in these marginalised and politically contested spaces.